Calibration Free Eye Tracking on Mobile Devices

Eye-tracking has long held the promise of better interactions between people and computerised displays. For instance, eye-tracking can allow users to scroll, navigate, and make selections within software applications using their eyes and offers the possibility of context sensitive displays that adapt to users’ gaze patterns. For this reason, eye-tracking has the potential to play an important part in the emerging trend toward Natural User Interfaces. This project aims to investiagte the feasability of creating eye-tracking systems for use with mobile devices. It will investiagte the feasability of overcoming some of the major technical and usability problems with eye-tracking on small form factors in typical use cases.